Repcon Construction

A novel building system that will allow the off-site manufacture of pre-cast composite structural elements that is economic, environmentally appropriate and suitable for low rise buildings.